Cyber Security for HiETA Tech Ltd - 3D printing and IP

With valuable knowledge and intellectual property in the area of 3D printing, we also have a high reliance on technology both software and hardware. In this context we believe an effective cyber security strategy will provide us with many benefits. As well as directly protecting HiETA business in terms of current design contracts and development projects. potential investors, customers and suppliers will all be gained through improvement to the cyber security at HiETA.